RealGreen - Real time Zero Carbon Emission Renewable Electricity for Businesses

RealGreen will temporally coincide demand and supply of renewable energy in real-time and will ensure a flexible response to changing energy needs and generation.

RealGreen is a **data-driven renewable energy optimisation** system **powered by AI.** It **balances and directs renewable energy flow real-time, based on demand, weather conditions, and energy storage capacity**.